Manchester Metropolitan University and HalioGen Power Limited KTP 24_25 R3

To develop bespoke/innovative electronic and control systems to maximise the performance and efficiency of the membrane-less Redox Flow battery,